SHINE - System with light Harvester and INtegrated Electronics

SHINE is a feasibility project to develop a smart label with simple electronic functionality for packaging applications that is powered by energy harvesting from ambient light using a plastic solar module